Examining the Role of Women and their Work in Britain's 'Quietly Revolutionary Practice of Landscape Architecture'1 in the Post World War II Period

The field of landscape architecture (LA) is often described as progressive when considering the role
women played in the inception and development of the profession, with some even describing it as
'emancipatory'2. Although this has been anecdotally understood for many years, it is only recently
that there has been a trend towards examining the role of women in the profession. This has largely
taken the form of historical biography with a spotlight being shone on the lives and work of a few
remarkable women. And yet, as Shenker3 and Riley4 both show, this approach can only take us so
far. There is a growing awareness of the need to shift our intellectual enquiry towards a more
multiplicitous framework of women in the history of LA that takes into account social, political and
ideological agendas5. This research proposal would seek to go someway toward addressing this gap
and in so doing, breathe new life and understanding into the discipline. This not only has the
potential to change our view on history and the industry's place within Britain's larger historical
narrative, but it could also inform current institutional structures, ideologies and practices too.